(Il)legal parenthood: examining the complexities of queer parenting in Russia

Russia is a famously hostile state to its LGBTQ+ citizens. The past two decades have been marked with increasingly homophobic legislation which excludes queer individuals from parenthood and portrays them as a threat to the country's core values. Many queer families and activists have emigrated, fearing for the wellbeing of their families. However, even more remain. Despite the deeply hostile state, queer people successfully build families, access adoption and assisted reproduction, and co-parent with their partners. The proposed PhD project aims to investigate the realities of queer family building in Russia and the consequences of anti-queer legislation on parenthood.